How Do Contemporary Information Sources Frame The Knowledge Of Corporate Crimes? A Framing Analysis Of Podcasts, Documentaries And Online News

How Do Contemporary Information Sources Frame The Knowledge Of Corporate Crimes? A Framing Analysis Of Podcasts, Documentaries And Online News